Advanced Ship VIbration Modelling for Large Passenger Ships for Safety and Comfort

The need to establish the vibration characteristics of a ship has, in recent years, assumed a greater priority in the ship design procedure as structures have become lighter because, firstly, a number of ships have suffered structural failure due to fatigue damage resulting from dynamic stresses, secondly, excessive vibration commonly results in damage to, or malfunction of, ships' equipment and, thirdly, ships' personnel subjected to excessive vibration experience discomfort and their proficiency in carrying out tasks due to fatigue. However, whether or not vibration is judged to be excessive depends upon the criterion to be applied, that is, fatigue damage, discomfort or some other malfunction. Appropriate limits for the various problems will be investigated in detail in this project.